Healthcare Protective Air Filtration

The use of conventional disposable surgical masks or FFP2 or FFP3 masks in critical care situations such as needed when treating covid-19 patients have disadvantages in use and in protecting users effectively.

Correct fitting of disposable masks is a major issue, tests have shown efficiency of these types of masks can be reduced by over 30% due to facial hair or bad fitting around different face shapes.

Wearing of these masks create breathing resistance and the build up of heat and moisture within the mask making them uncomfortable and unpleasant to wear particularly over extended periods of time. Indeed feedback from doctors has been highlighted on TV interviews working in critical covid -19 care situations where they have found it difficult to work for longer than 2 hours.

Another issue highlighted by wearing these types of masks has made it difficult for doctors and nurses to communicate effectively, some reporting resorting to using walkie talkie radios to aid communication. Not being able to fully see the face makes recognition of the critical care worker difficult (hence the need to write the name and job function on PP gowns) and impossible to interpret facial expression and effective verbal communication.

The protective air filtration system we are proposing uses guided air flows over the face to create a protective barrier from respiration of harmful contaminant particles providing increased protection factor over typical FFP2 and FFP3 masks. The air screen (generated behind a clear face guard) does not cover the face so it is fully visible, does not impede verbal communication and does not hide the face from view making interaction between care professionals much more fluid and natural.

And the major benefit it does not cause discomfort from heat and moisture build up, but in fact creates a refreshing stream of air to breath keeping the user cool and calm.

GEO ltd have simulated and physically tested using industry standard inward leakage test protocols to validate the air stream technology they have developed and have had results confirming performance equal to or better than best performing disposable masks and results which do not degrade performance due to facial shape of hair.

GEO require funding to develop this technology into a viable commercial product. GEO are industrial design consultants that have worked on the successful design and development of many respiratory systems for clients delivering commercial PAPR and SCBA kit.

During the progression of the covid pandemic the market has opened up to provide a vast extension to PPE requirement outside of healthcare. Effective PPE is now required in conducting activities safely in many sectors including education, hospitality, retail, industrial and office environments. This not only increases the market potential for HPAF but also requires a more diverse product offering and business strategy to successfully target these markets.